Pots of love

I am a cake baker and designer, I have a new product that i would like to bring to all my customers called Pots of love, this is a great way to celebrate any occasion, from thank you's, birthdays, baby showers, weddings, and of course lets not forget Christmas. They can be personalised to your occasion making it your unique gift.